Newton Fund - Concentrated solar micro gas turbine with thermal energy storage (SolGATS)

The collaborative project aims at integrating micro gas turbine systems developed by City University London in collaboration with Samad Power Ltd in the UK with a concentrated solar power parabolic dish with high temperature thermal energy storage allowing for the production of combined electricity, heating and cooling from solar power which reduces the need for back up power and contributes to the reduction in carbon dioxide emissions. The developed system can operate in stand alone mode to provide distributed energy to remote areas thus eliminating transmission losses and reducing grid infrastructure costs. It also can be stacked in a modular manner to provide flexible medium scale power generation. The overall impact is reduction in emissions and reducing poverty and promoting social welfare by creating jobs in the resulting industry in China. It will also support the UK economy through large market for the UK high tech industries in micro gas turbines and their supply chain.